EPSRC Delivery Plan Sponsorship

The funding will be used strategically by the University to support new research opportunities, developing new pathways to impact for previously funded research, and developing research staff.

Potential impact
One aspect of the proposal is specifically to establish new pathways to impact for previously funded research, leading directly to new non-academic impacts. New areas of multidisciplinary research will also be developed, with specific emphasis on EPSRC mission areas - which have already been identified as areas of strategic importance to the UK.